Graphene enabled next generation battery technology

The project team Sharp Laboratories of Europe Ltd, Thomas Swan and Co. Ltd and The University of Manchester are developing Graphene based materials and sodium ion battery technology that will give improvements in sodium ion batteries for application in a range of enhanced electrical energy storage devices. The devices will have a significant impact on the introduction of local energy generation and consumption where improved energy storage and lower device cost are crucial to their future acceptability, and contribute towards reducing the UK’s reliance on fossil fuels for domestic energy.